State-dependent cooperation among parents

This project will study state-dependent cooperation among male and female parents in the burying beetle Nicrophorus vespilloides by investigating how each parent responds to variation in its own state and its partner's state.